Feasibility of Asian and Middle Eastern markets for the suitability of Nexa's Negative Pressure Wound Therapy

Nexa Medical Limited plans to undertake a feasibility study into the export of its medical device, Nexa Negative Pressure Wound Therapy, to specific countries in the Asian and Middle Eastern territories. As a UK based company, the commercialisation focus has been on the UK market. With the success of a recent UK distribution agreement, Nexa wants to export its products to other markets that are of commercial interest. The Asian and Middle East markets have exceptional growth of negative pressure wound therapy, but it requires specialist help and knowledge to access these markets. The feasibility study will aim to answer regulatory, distribution and commercial questions about exporting and selling into these markets. The countries of focus are Singapore, Malaysia, Thailand, Saudi Arabia, Kuwait and the United Arab Emirates.

Nexa Medical has a planned product pipeline based on the core patented technology but market specific information is required to feed into the technical and user requirements in order to ensure the customer needs are fully met. A key goal of this feasibility project is to collect this information in a formal way by engaging with healthcare and sales professionals in the different markets.